Scientific evaluation and confirmation of PAQUALYTE as a biocide/ disinfectant against COVID 19 to UK standard

With the COVID 19 pandemic impacting everybody's daily lives, PAQUALYTE is an environmentally friendly, safe and effective biocide/disinfectant solution. The solution is created by the quality-controlled utilisation of salt, water, and electricity, via an electrochemical generator. PAQUALYTE is manufactured by Portsmouth Aviation Ltd.

Through careful and highly controlled electrochemical activation of salt and water, PAQUALYTE's active ingredient is hypochlorous acid (HOCl) which is a weak acid that exhibits high disinfecting properties. HOCl is the same chemical that is produced naturally by white blood cells in all mammals, which is important for the healing process and also for protection against invading pathogens. Hypochlorous acid is a powerful oxidant that is effective against invading bacteria, fungi, and viruses. The unique and controlled electrochemical process that produces HOCl also provides enhanced oxidative reductive potential (+800mV) of the PAQUALYTE solutions. This increases the disinfecting power of PAQUALYTE which means that although PAQUALYTE is 99% water, it is also 99.99% effective against bacteria and viruses.

The PAQUALYTE solution can be fogged, applied directly or sprayed on all surfaces. It contains no alcohol and is therefore not subject to HMRC regulations that govern import and exports of alcohol related products. PAQUALYTE is safe for humans, animals and fauna and can be produced at source, and at scale and distributed requiring little or no plastic. PAQUALYTE is a scientifically proven disinfectant that is effective against bacteria and viruses.

The technology providers, teamed with the University of West England, Bristol (UWE) who are world leading experts in the development and testing of electrochemically activated solutions and their application as effective disinfectants. The key aim of this work is to scientifically demonstrate the safe and effective use of PAQUALYTE for the biological (viruses and bacteria) decontamination of spaces and objects.

By testing to confirm the efficacy of our PAQULAYTE, combined with its safety and eco friendliness, the product could be used to create confidence, not only in the product for general use as a disinfectant and hand sanitiser, but also for use within fogging tunnels, for entry into buildings, malls, stadiums and airports as already deployed in many other countries throughout the world. This product could provide the needed step change for unlimited production, at source, of effective solutions for mass credible biological decontamination.